Microbes and Food Safety: Microbial survival in established and evolving food systems

Technical abstract
To understand the mechanisms allowing important organisms to survive within communities in the food chain.